Towards a better understanding of FC-CVD carbon nanotube synthesis

Carbon nanotubes (CNTs) are an exciting material due to their exception electrical, thermal, and mechanical properties. The floating catalyst chemical vapour deposition (FC-CVD) process for CNT synthesis allows the continuous production of CNT aerogels. These aerogels can be collected directly from the reactor as fibres and mats for use in a range of applications. Since its invention in Cambridge in 2004, the FC-CVD process has been intensively researched leading to breakthroughs in understanding of the physical mechanisms underlying the process. These studies have relied on extractive measurements, but the limitations of such techniques leave blind spots in our understanding of the process.

I aim to develop an optically transparent FC-CVD reactor capable of performing in-situ Raman, FTIR and other measurements of the process. This will allow a more detailed study of the FC-CVD growth process, especially regarding the nature of short-lived radical species that cannot be measured using extractive techniques.

This project sits firmly within the EPSRC's themes of energy and decarbonisation, and engineering. Carbon nanotubes are the frontier of what humans can make in terms of their exceptional material properties, these properties give CNTs the potential to unlock new technological and engineering capabilities. However, the synthesis of CNTs in FC-CVD reactors is not fully understood, making it difficult to scale the process up to industrial scales while providing the efficiency needed for commercial success. By improving our understanding of the FC-CVD process for CNT synthesis, I aim to enable the design of more efficient reactors. Additionally, our process converts methane into solid carbon (CNTs) and hydrogen, the latter can then be used in applications such as industrial processes and clean energy. This process has a much lower CO2 intensity than steam methane reforming, the most common method of hydrogen production today.